Advanced eVTOL diagnostic device

The reduced environmental impact of electrified aircraft through lower emissions of noise and pollutants, crosscuts traditional fixed wing aircraft and new, innovative, designs exploiting vertical take-off and landing (eVTOL) capabilities. The only commercially available battery that can meet the power and energy density demands of this emerging sector is lithium-ion. However, organisations continue to express concerns about battery safety. This project will produce a prototype smart-diagnostic charge device for the eVTOL aircraft battery. It will use innovative and cutting edge electro-chemical methods. This will allow for improved in-flight performance, safety, and assist in future certification of battery systems.